Novel energy efficient food safe air distribution for cooling food factories

Processing areas in factories making chilled fresh foods are maintained at low temperatures to manage food safety and quality. The management and control of these chilled environments is compex and not well understood. This project aims to fill this knowledge gap and develop air distribution systems that make maintaining the chilled conditions as efficient as possible thus minimise the energy consumed with the concommitant benefits to the environment and manufacturing efficiency.